Enabling rapid adoption of artificial intelligence through an anonymized data protocol and explainable models

Two of the greatest obstacles towards adoption of artificial intelligence in UK services is the acquisition of confidential data, and the explainability of black-box neural models. This research will draw on a number of academics from leading research institutions, large commercial partners and Ginie AI, a machine learning startup to tackle these issues. In particular, commercial products that advance state of the art algorithms will be developed. These solutions will draw on the latest body of research in computational privacy and machine learning. The technology will be researched, tested and trialled in a commercial setting. In addition, key stakeholders and regulatory bodies will be engaged with to provide an industry wide protocol of how to enable access to data for the rapid adoption of machine learning in services.